University of Huddersfield and BorgWarner Limited

To develop a new process and methodology to optimise the machining of milled wheels for turbochargers using surface characterisation techniques and machining strategies.